IBEX2: Autonomous robot weed sprayer for less favoured areas

IBEX2 is an extreme mobility autonomous weed spraying system. Unlike most previous agribots it operates on Less Favoured Areas of farm land, i.e. sheep and dairy, undulating and hilly farms, and bracken-covered moorland. IBEX2 is a self-driving tracked vehicle approximately 1m long, based on bomb disposal robots. Its software performs weed recognition from on-board cameras and terrain navigation using a suite of on-board range sensors coupled with prior knowledge from OS maps and satellite images. Software is based entirely on existing, now-standard approaches as found in commercial autonomous systems. A user group of 40 real farmers feeds back continually into the design via a series of demos and discussions. The project has no academic partners and its approach is to focus purely on producing commercial and technical feasibility studies of existing, off-the-shelf research and components as quickly and simply as possible.